Artificial metalloenzymes as evolvable catalysts for selective chemical synthesis

Catalysts are molecules that participate in a chemical reaction to speed it up but are not consumed in the process. They are vital to everyday life enabling scientists to make the products we need to survive - drugs, plastics, clothing. A well know catalytic example is the Haber-Borsch process which provides ammonia for fertiliser that ultimately helps feed the half the world. This man-made nitrogen fixation process requires high temperatures and pressures using 1-2% of the world's energy supply. In contrast, plants perform nitrogen fixation at ambient temperatures and pressures using metalloenzymes. Enzymes and metalloenzymes are nature's catalysts: proteins that have evolved over time to be highly selective and efficient catalysts for making a wide range of products from abundant natural resources, such as sugars, water, and air. Chemists have long sought to mimic enzymes in pursuit of the ideal catalyst for a sustainable chemical future providing for society's needs.

Artificial metalloenzymes (ArMs), that combine enzymes and organometallic catalysts, present an exciting opportunity to obtain the ideal catalyst by introducing unprecedented chemical reactivity into metalloenzymes, preserving the benefits of enzymes whilst widening their synthetic utility. Metal catalysts allow a wide range of reactions to occur, including the activation of inert C-H bonds (also known as C-H functionalisation). The transformation of two C-H bonds into a C-C bond represents one of the most efficient transformations available to chemists with only two hydrogen atoms generated as waste. These reactions have enormous potential in reducing waste and also in reducing the number of chemical steps required for product formation by avoiding the need to activate the C-H bond before C-C bond creation, thus lowering the energy and time costs of synthesis.

C-H functionalisation reactions are difficult to carry out selectively as many C-H bonds are present in the starting molecules and the innate selectivity of the molecule is not always the desired selectivity for product formation. By carefully modelling and designing new metal centres into protein scaffolds, I will create ArMs, which use the protein scaffold to influence the active site environment and lead to high control of selectivity. One advantage of using ArMs is that they are encoded by DNA allowing the selectivity and activity to be rapidly optimised using directed evolution - a method based on natural selection. Using this approach, I will create highly selective and active ArMs for C-H functionalisation reactions.

The genetic nature of the ArMs also allows them to be transferred into bacterial cells to carry out unnatural chemical reactions within a cell. I aim to introduce these artificial metalloenzymes into novel biosynthetic pathways to provide access to unnatural 'natural' products and other complex molecules. The ArMs developed in this project will have the potential to introduce unnatural activities into living organisms, and can be applied in areas beyond chemical synthesis including energy, biomaterials and health applications.

Potential impact
Who will benefit?

Beneficiaries of this research beyond academia will include:

1. Industrial users interested in the chemical synthesis, catalysis and biotechnology. Examples include multinational pharmaceutical and agrochemical companies (GSK, Syngenta), global chemical companies (BASF, Johnson Matthey) and smaller biotech companies (Ingenza).
2. Users interested in biological technology for medical and energy applications.
3. The wider public.

How they will benefit?

Artificial metalloenzymes (ArMs) are an emerging disruptive technology with the potential to change both the biochemical landscape and chemical synthesis. The development of ArMs as sustainable, highly selective catalysts for chemical synthesis will benefit society enabling the clean growth of the chemical industries, reducing waste and increasing energy efficiency, all contributing to the circular economy and its environmental benefits. The proposed research will provide new routes to synthesising products such as drugs, advanced materials and chemicals. New catalytic routes using ArMs will provide easier access to hard to synthesise drugs and materials, and speed up the discovery of new compounds with novel properties. The UK is a world leader in biosciences and is well positioned to rapidly take economic advantage of new technology such as ArMs.

The beneficiaries highlighted above will also benefit as indicated below:

The principal benefit to users interested in chemical synthesis, catalysis and biotechnology will be the development of novel sustainable catalytic solutions that they will be able to exploit in their applications of interest. This may be through new ArMs that they modify for their reaction of interest or through using the C-H functionalisation reactions studied in this project to produce new chemicals, drugs and materials. These users will benefit both from ArMs for use in vitro catalysis and the longer-term aim of ArMs for in vivo applications which can be applied within biorefineries and for complex molecule synthesis. These users will also benefit from the training of new researchers and our increased understanding of catalysts - knowledge about how to isolate single catalytic sites, what features of a protein control enzymatic function and how chemical and biological functions interact.

Users in the energy and medical industries will benefit from the proposed work both directly through ArMs that may act as therapeutics or catalyse reactions to produce biofuels, and through the application of the methodology used in this research to different problems. A potential example would be the use of unnatural amino acids as tags for diagnostic probes. These benefits will become more apparent as the fellowship continues. The identification of tangible benefits in these areas is expected by the mid-to-late part of the fellowship.

Alongside all the advantages mentioned above, the wider public will benefit from the training of researchers with a wide range of interdisciplinary skills that can be applied in a myriad of industries. The development of ArMs requires creativity and innovation alongside scientific skills, ensuring that researchers in this area will be well placed to contribute to the UK's future. Additionally, research into ArMs provides an exciting way to introduce the general public both to biological and chemical challenges. Design is a key feature in catalysis research and allows a bridge to be made to artists, designers and other members of the public who may otherwise not interact with science in a traditional manner. Interactions with designers will also allow for innovative design methodologies and practices to be brought back from the arts and into the laboratory to inform future research.